New high performance computer architecture implementation in HBM2 memory and connect to AI and data intensive applications

Blueshift Memory has created the Cambridge Architecture (CbA), which is the next generation of computer architecture.

CbA supersedes the modified Harvard and von Neumann architectures, which are not sufficiently effective when used for memory intensive processes such as AI (CNN, DNN, evolutionary algorithms), Big Data, IoT, graph databases, in-memory databases, marketing and scientific data science, vector databases, simulations, High Performance Computing (HPC), signal processing, web browsing, image filtering, and High Frequency Trading (HFT).

The Blueshift Memory PoC, developed under an Innovate UK Smart grant, is a modified DRAM which combines a BSM memory controller together to provide backward compatible data transmission to deliver 50x and 300x speed up with even 50-90% less energy usage.

The result of the collaborative development with AP Memory and Syntronix will be an improved HBM-2 memory, which will allow us to go to market with this new technology that can be used to significantly accelerate computing services. We will apply our solution with software packages that will be created with end-use customers.